Controlling electron-ion coupling in organic electrochemical transistor sensors

Investigates the effect of electron-ion coupling on the conductivity of conjugated polymers through transport, structural and spectroscopic studies. In light of these insights, novel organic mixed ionic-electronic conductors (OMIECs) will be developed using a new two-step doping process. Finally, these materials will be used to create next-generation sensors based on organic electrochemical transistors (OECTs). These shall improve upon the selectivity, sensitivity and/or power consumption of current devices by exploiting non equilibrium effects pioneered by members of the Sirringhaus Group.